Reliable and responsible devices

"Future digital systems are expected to be open, resilient integrations of different networks with the goal of overcoming the digital divide, whilst still being economically viable. This requires seamless integration of various mobile and fixed networks into a uniform Network of Networks. Today's digital society involves a wide variety of networks, such as public cellular, optical, WiFi, and personal body-area networks. Despite the benefits in their integration for mitigating the fundamental digital divide, there remain profound research challenges in terms of interoperability, highly reliable end-to-end performances, seamless cross-network mobility, network automation, and resilience.

We need to ensure that the digital design that will underpin future connected infrastructure is reliable. PhD projects on this topic will address the open research challenge of how to deliver reliable and resilient components for future fully connected systems. Research into enhancing the reliability of future digital systems, and linking advanced approaches to architecture reliability could provide robustness to future digital infrastructures."